Maintaining soil resilience and function for sustainable land management

Technical abstract
Sustainable land management practices are required that maintain soil quality and biodiversity and minimise diffuse pollution to air and water, i.e. maintain a range of ecosystem functions and services. The basic hypothesis of this project is that a better understanding and quantification of the biodiversity and the biotic and abiotic processes that occur in soils, through the exploitation of novel and conventional methods on long-term experiments, will identify important controls of nutrient cycling, greenhouse gas emissions and pollutant removal and facilitate the development of such practices. Research within this project focuses on achieving a better understanding of the resilience to change of the key soil properties and processes involved in biogeochemical cycling, particularly of carbon and nitrogen. The long-term experiments and platform sites at Rothamsted, Woburn and North Wyke, present unique and invaluable resources for conducting research into biogeochemical cycling in stable ecosystems, the management of which is precisely defined and documented. The major focus of the project will be the initiation of a new and unique multidisciplinary experiment that will study the microbial diversity and function, carbon chemistry, soil architecture and nitrogen fluxes of 40 to 50-year old bare fallow, grass and arable soils on the Highfield Ley-Arable Experiment at Rothamsted, before and after changes of land use.

Objectives:

1. To observe the transitions that accompany land use changes between fallow, arable and grassland using new techniques from the molecular level upward.

2. To study the impacts of land use and global change on carbon and nitrogen cycling, greenhouse gas emissions, nutrient losses to waters, and above- and below-ground biodiversity and develop improved land management practices.